Chicago and the Radical American Novel

The project will break new ground in reconsidering the modern period of American writing in terms of region and linkages to social conditions. The overarching value of the project will be to provide a new narrative explanation about social change that does not only come through large capital cities. The value will be to expand the geography of those considered as forming cultural history and stand as a model for a host of aligned studies involving those from non-elite backgrounds and wider ethnic and racial groups. The project is important because it shows the importance of regions outside of those of the big cities, so that publics can still their experiences and endeavours count towards national and international histories. The fit to the department is very tight as questions of regional modernity, American cultural studies, and cultural theory have been a field of publication density in a highly rated research unit. The project will benefit from a long-established department ecology of research on these questions and will build upon pre-existing research specialties within the department.